Discourse markers, tag questions and indexicality: towards an experimentally-assisted discourse analysis

Some discourse markers and tag questions (e.g. like, innit?) are socially enregistered: they have acquired indexical meanings and are associated with particular stances, personal characteristics, personae or social types. This study seeks to gain a better understanding of what language users know and intuit about the use or non-use of four such structures (like, tag questions, you know and I mean), and the indexical meanings they bring to the conversation. For example, the discourse marker like (e.g. "and like she just left") may evoke indexical meanings such as young and cool; however, it may also evoke meanings such as silly and stupid, depending on context. The innovative concept of the indexical field (Eckert 2008) can explain such variation. An indexical field is the collection of all potential indexical meanings of a linguistic feature within a speech community. By constructing an indexical field for a specific discourse structure in a specific form, we will be able to show and explain its variation in indexical meanings.

Such a construction process involves first determining potential indexical meanings of a discourse structure, and then mapping these meanings onto a network that shows the relationship between them. Rather than deriving indexical meanings of discourse structures from (1) transcriptions of discourse alone, a process which can access only a small portion of a structure's indexical field, this study proposes to, additionally, use a method that has recently become available through easily-accessible technology used for acoustic manipulation: (2) conducting perception tests. These two methods will be combined with (3) data collection in focus groups. Results of these methods will be used to construct indexical fields for four discourse structures in conversations among adolescents, with a particular focus on exploring the links of these structures to indexing gender.

The study is, thus, restricted to structures that (a) have acquired indexical meanings, and (b) have links to gendered language use, as is the case for tag questions, like, you know, and I mean. All of these have been discussed in relation to gender. Often such studies find men using more of certain structures (e.g. you know, I mean or tag questions asking for confirmation, such as "she's Polish, isn't she?"), while women use more of other structures (e.g. tag questions facilitating conversations, such as "fine weather, isn't it?").

This study has three major goals:

1. It aims to enhance the text-based analysis of discourse markers and tag questions with data from focus groups and perception tests.
2. It will provide an analysis of four discourse structures in this methodological framework and describe their indexical potential.
3. It will focus on one aspect of their indexical meaning and explore what indexical meanings are activated when these features are indexing gender.

This study goes beyond the scope of most contemporary theories in discourse studies as it brings together research on perception, discourse and indexicality. It responds to theoretical developments within discourse analysis, which have increased the need for perceptual and receptive work (e.g. Gumperz 1982; Fairclough 2007) and have placed understanding indexical meaning at the forefront of investigation (Eckert 2005). This is important because ongoing work elsewhere hypothesises an active connection between how we perceive linguistic features and the features we use (Niedzielski 1999, Campbell-Kibler 2006, Hay et al. 2006). This project will make a data-based contribution to the concept of the indexical field and the experimentally-assisted analysis of discourse, and will move the concept of the indexical field and this innovative method of analysis from theoretical constructs to empirically-based frameworks. By also exploring gender, this study will not only advance the field of discourse studies, but will also shed light on an important social issue.

Potential impact
The project is designed to make a positive impact beyond its contributions to academia. There are four main groups of people who will benefit from the work proposed. Firstly, the Manchester community in general will benefit from the descriptive aspects proposed by this research. The local population and media show an immense interest in Manchester English; Dr Schleef is contacted by the media and dialect interest groups several times a year. At this point, however, very little empirical data exists on this variety. This information will be disseminated through a website and a press release, which will be circulated via the Media Relations Office at the University of Manchester.

The second group of non-academic beneficiaries are teachers, instructors in intercultural communication, line managers and other professionals who are in regular contact with other people in the workplace. This project can contribute to a better understanding of language and gender. This study is not interested in finding differences in how particular structures are used by males and females. Previous research has identified a set of such structures and has shown that this very much depends on context and individuals. Instead, as a secondary finding, this research will uncover whether there is empirical evidence for a differential interpretation of discourse structures that occasionally may be used to express masculinity or femininity. This has been claimed by many researchers (e.g. Tannen 1990; Holmes 1998); however, statistically-testable evidence for such claims is missing. Yet, this kind of research is used widely in intercultural training, often at the exclusion of more recent deconstructivist, and much more complex and contextually-sensitive, approaches to language and gender. This study will, thus, be in a position to confirm or disconfirm such perceptual claims, and enhance the gender-related training for professionals in socially-sensitive positions. It is beyond the scope of this 10-month project to provide an elaborate information pack; however, the project website and a one-day workshop will present relevant results in a way that will benefit the groups concerned.

The third group of beneficiaries are language learners in Manchester. In particular, immigrant language learners pick up discourse features that may not be taught in the classroom. The website mentioned above will include three parts; one summarising the results for the Manchester community in general, one explaining the gender-related findings, and the third providing material for teachers which can be used in English classes and integration workshops. During data collection for a research project in schools in London and Edinburgh, teachers have pointed out to me the urgent need for such material. Direct instruction about the indexical meaning of discourse features can speed up the language learning process immensely and make a positive contribution to the linguistic integration of immigrants. The material will be developed with the aim of raising language awareness among learners of English, which will enable them to better deal with the discourse features they hear and learn around them. A workshop will initiate the dissemination process of this material.

The fourth group of potential beneficiaries are linguistics students around the world who would gain from research-led teaching in courses whose themes overlap with those of the project. Schleef has successfully piloted the use of online exercises in his classes (http://media.humanities.manchester.ac.uk/humanities/flash/sociolinguistics/index.html), which he has also made publically available, and aims to develop similar resources based on the material developed during the course of this project.

Through these initiatives, the project will be able to make a contribution toward raising awareness of the indexical meaning of discourse structures and their differing interpretation by various groups of people.